Applying AI-based solutions into high-value litigation

"Solomonic enables litigation professionals to use structured, systematic data analysis when making litigation decisions. We do this by methodically analysing and indexing court documents based on a large number of criteria. This is visualised on an online dashboard through visual tools such as graphs, charts and tables. This enables legal professionals to speed up litigation research considerably and provide structured insights that they otherwise would not have the capability to deliver.

To date, we have developed a dashboard for one court, the Commercial Court. This has demonstrated market demand for this product. Even before full commercial launch we have two partner organisations (a large law firm and a litigation fund), and a top 5 and top 10 law firm interested in signing up to the product.

However, data collection to date has been very manual and time-intensive. We estimate that for each case it currently takes roughly three hours to collect and validate the data collected (with large variations depending on the complexity of the case). For the 850 cases collected to date, that would be the equivalent of 2550 FTE hours of combined employee time. This is very expensive and will limit the speed at which Solomonic will be able to grow.

Maintaining the accuracy of the data that we collect is vital to providing a platform that is valuable to our customers and has credibility in the market.

This project will investigate the feasibility of applying machine learning algorithms to the large-scale collection of accurate data from court documents. This will enable Solomonic to rapidly scale up the number of courts in the UK legal system that are covered and in due course to expand into other Commonwealth jurisdictions."